SRF funding for LHCb Upgrade 2014

Construction of the prototypes for the LHCb VELO upgrade. This involves designing and building measuring and assembly tooling.

Potential impact
Continuation of LHCb Upgrade (see the LHCb Proposal from PPRP)